HEARTS. The Health, Economic and Social impact of ARTS engagement: a Public Health Study

In the past few decades, there has been a surge of international interest in the role of the arts and culture in healthcare, public health and health promotion, on an individual and community level. However, the vast majority of research studies have focused on the effects of targeted, time-limited arts interventions on particular patient groups. Yet, much of the arts and cultural engagement across the UK is not confined to specific interventions but involves a more general, ubiquitous participation that can be harder to measure through experimental studies. A select number of public health studies have found associations between cultural participation (including attending concerts, museums and galleries) and self-reported health, as well as inverse associations between cultural participation and mortality risk. However, important questions remain, and to date, there have been no large-scale public health studies examining the impact of the arts in the UK.

This project is led by the Centre for Performance Science, an internationally distinctive partnership of the Royal College of Music and Imperial College London, with an extensive track record in arts, health and social research. It explores the effect of (i) activities that involve actively 'doing' (e.g. music, dance, art, photography and drama) and (ii) activities that require physical attendance (e.g. attending concerts, monuments, museums, galleries, cinemas, heritage archives and theatre); (iii) 'home-based' activities (e.g. listening to the radio, watching TV, reading, storytelling, using arts-based apps, digital arts experiences, online music co-production). Our research questions identify the impact of the arts and culture on individual, social and economic measures of health and wellbeing, as well as explore how associations vary between different socioeconomic, geographical and ethnic populations within the UK.

To explore these questions, the project is organised into four work packages. Work package 1 will involve assessing existing data including undertaking a meta-analysis of previous studies and exploring a UK cohort study that includes some questions on the arts. However, recognising the limited data currently available, work packages 2 and 3 are based on a large-scale national survey to be carried out during our study. Open to all adults in the UK, the survey will target the general population as well as participants diagnosed with one of four major health conditions facing the UK: mental health, cancer, cardiovascular disease and chronic respiratory diseases. These conditions have all previously been researched in smaller arts-in-health intervention studies but not at a public health level, and their inclusion will facilitate understanding of the relationships between culture and the individual, social and economic facets of health and wellbeing. A total of 25,000 participants will be recruited to complete an anonymous online questionnaire consisting of demographic questions, validated psychological scales and economic metrics, assessments of arts and cultural participation and self-reporting of health. Work package 2 will explore the questions with a cross-sectional analysis of these data with nested case-control studies; work package 3 will monitor a sub-section of the sample as a cohort for the following year with 6-monthly updates to track longitudinal change in arts engagement. Recognising the complexity of cultural engagement and health, work package 4 will add context to the survey data, with a sub-sample of survey participants taking part in qualitative telephone interviews to explore motivations for, and experiences of, arts engagement across the UK and how this is reported to intersect with health behaviours, perceptions and outcomes.

Through the extensive epidemiology methods proposed, an ambitious sample size and nested qualitative data, the findings promise to redefine the value of the arts and culture for public health in the UK.

Potential impact
HEARTS will offer impact on individual, cultural, political and public health levels. This will be achieved through a multifaceted impact strategy including:

1. A high volume of peer reviewed journal articles, webinars and conference papers delivered internationally
2. Talks at a range of high-profile arts industry conferences
3. Engagement with politicians through collaboration with existing arts-and-health political groups including through the partnership with the All Party Parliamentary Group for Arts, Health and Wellbeing, the development of a political impact report and partnership work with the What Works Centre for Wellbeing which will include stakeholder events with leading commissioners and politicians.
4. Engagement with healthcare professionals within the NHS, including national public health bodies, regional teams delivering health and wellbeing programmes, arts-in-health programmes and healthcare commissioners
5. A public engagement campaign through media, arts and science festivals and the development of arts exhibitions translating the findings into new artworks, all aimed at encouraging individuals to engage more actively with the arts and culture to support their own health and wellbeing
6. An impact conference, as the culmination of the project, targeted at arts and culture organisations held at the Royal College of Music. Open to arts organisations, the session will consist of 'research bite' sessions, outlining the key findings from the 3-year study and will be followed by a series of round-table events discussing important topics such as how the data can be used to identify gaps for new service provision, to create an incentive for the public to engage more with arts and culture, to remove barriers to participation in arts and culture, and to access new funds for future programmes of work.

The legacy of HEARTS will be felt through:

1. The dataset being made public at the end of the 3-year study
2. The ongoing effects of the lobbying work with funders, politicians and the healthcare sector, which it is hoped will raise the profile of the importance of arts and cultural funding within the UK
3. The digitalisation of the exhibitions developed in conjunction with the project, as well as videos and reports for free download, enabling them to be accessed beyond the end of the funded project
4. The 'ripple-effect' that it is hoped that the public health media campaign will achieve, raising awareness among the general public of the impact of engaging with the rich artistic and cultural sectors in the UK
5. The opportunity that this project will provide for follow-up studies and future arts activity, including in particular the future tracking of the 10,000-person cohort group which could be carried on either annually or biennially if promising data are found, turning this initial project into an ongoing cohort study.